Towards hydrocitizenship. Connecting communities with and through responses to interdependent, multiple water issues

We aim to investigate and develop what we are calling hydrocitizenship:- the extent to which hydrocitizenship is emerging in local areas and how it can be enhanced by arts and humanities centred interdisciplinary research (AHIR) conducted with community groups. Hydrocitizenship implies an awareness of, and responsibility for, water as a vital social and environmental resource at both the individual (citizen) and community level. Being a 'hydrocitizen' means recognizing the complex and interconnected nature of water issues in modern society; that choices and conflicts arise from the differing demands we put on water resources; and that climate change presents added sets of challenges to future water resilience. We seek to move beyond single issue foci of water (e.g. flooding, drought, water supply security, waste disposal security, water related biodiversity, water as amenity and cultural asset) to a more holistic approach which sees these issues as interdependent and operating in catchment and engineered systems which connect communities in numerous way (upstream, downstream, across the rural urban divide, across local and even national legislative boundaries). At the same time as addressing these water-community issues we will ask a series of questions about what (local) communities are (networks/place based); how they are formed/practiced 'internally'; how they are connected to other communities around them, and if, through thinking about environmental (water) based resources communities inevitably share (and are sometimes in conflict over), we can contribute to community and environmental resilience in interconnected ways. The detailed aims are to

identify and study how local communities (and other agencies) are re-assessing their relationships with water assets and issues

help enhance (or establish) local community connections to local water assets and issues
consider water in a holistic, joined up way, rather than in a series of single issues (such as flooding, supply security, pollution)

use water as a means of rethinking how local communities are formed and practiced

consider how thinking about various water networks and issues, connect differing communities; for example up and down stream, conflicting uses of water course

seek win-win synergies through addressing community/social challenges and environmental challenges in tandem

place the above in national and local water focused policy initiatives

reflect upon and share how arts based interdisciplinary participatory research with communities can make a significant impact in key social-environmental challenges

A matrix of activities will take place across four study areas in England and wales. The overall academic team of 15 researchers from 9 universities will work with selected arts practitioners and community groups to conduct a series of participatory research project elements which will include performance, film, historical narratives. The exact form and direction of the activities will be the outcome of the preparatory co-working conducted with arts consultant and community partners. The interdisciplinary academic research linked to these elements will not only bring approaches and methods from related social science disciplines but aloes allow the research to be relevant in a range of disciplines and policy arenas.

Potential impact
The impact of this work will be significant and channeled through five user communities. 1. Local communities. In each research site we will enable co-design and knowledge exchange opportunities with participating groups such as the Brislington Community Partnership (Bristol), Canal Connections (Shipley), Ecodyfi (Borth), and the Lee Valley Regional Park Authority and the London Legacy Development Corp (Lee Valley). We will study and enhance the efforts of these and other groups to make local impacts on socio-environment challenges. We expect the project to make direct impacts on the daily experience and practices of non-affiliated individuals in each of these community areas. Our programme of arts-led, participatory research will enhance cultural experiences within these environments, promote environmental awareness and strengthen community cohesion and improve social welfare through engagement in critical water-related issues. For example, in Shipley, our work with Canal Connections will support the involvement of disadvantaged youth in canal boating - providing positive, skill-developing experiences in water contexts. 2. International academic users. We expect broad academic interest across a number of disciplines in the arts and humanities, social and physical sciences inc. human and cultural geography, physical geography, urban studies and community development, environmental politics, history, performance, film and media studies (among others). Academic dissemination will be through: 1 book; at least 7 major peer-review papers in high impact journals (geography; performance research, hydrological governance, material culture, co-design, community studies) and other outputs. We will engage with national and international academic audiences through seminars, publications and participation in national and international conferences. 3. This work will be relevant to policy/governance users in relation to water resilience/governance including national organisations such as the Environment Agency, Natural Resources Wales, the Landscape Institute, the Chartered Institution of Water and Environmental Management and regional water providers such as Wessex Water (Bristol). Additional beneficiaries include key national research and governance programmes such as Living with Environmental Change, (LWEC); DEFRA (Making Space for Water); UK Droughts and Water Scarcity programme, National Ecosystem Assessment (NEA), UK Water Research and Innovation Framework, EA catchment flood management. Other public sector beneficiaries will include civil servants, politicians and policy-makers at local and national tiers of government.. 4. Policy/governanceusers in relation to community resilience/governance; this work will also be relevant to organizations and bodies (public, private and quasi-) seeking to develop community resilience in the face of the multiple social, economic and cultural challenges faced by communities in rural and urban settings. Dissemination/impact maximisation will be through a series of KE project reports, online resources and active dissemination though networks. 5; arts and humanities practitioners who work with communities on eco-social transitions, resilience and sustainability. There is an increasing trend of artists positioning themselves as mediators and catalysts at the interface of environmental, social challenges, science, and community engagements. The methodologies and outcomes of this project will be significant exemplars of multi-partner working of this type. Reports and on-line information will make the working processes, lessons learnt and outcomes freely available to this community. The structures of the strategic stakeholder group and 4 area stakeholder groups serves not only to advise the project but also as key channels of dissemination and impact to a range of key agencies such as LWEC, Environment Agency, Local Water Companies, Local Authorities. (MB OJ AP)